Joint collaboration to develop a predictive method for preventive medicine in asthma care

Asthma management is a significant burden on healthcare systems globally. Billions of dollars are spent on management of the disease when it is too late, with the patient requiring treatment in secondary care. The development of remote technology has improved dramatically in recent years, generating large amounts of data that could aid in predicting the onset of asthma attacks. Similarly, AI technology has made significant advances in recent times and there is now (with appropriate data and expertise) a possibility that one can create diagnostic and prognostic tools that could reduce patient suffering, save lives and cut costs to healthcare systems.

Creating "multimodal AI" - the ability to read multiple types of data to make predictions - in this context is challenging. It ideally involves adding new predictors to existing AI models, which is desirable but technologically and logistically difficult in healthcare. Modern AI methods are mostly based on neural networks, which do not allow for such multimodality by themselves, unless one starts with all data in the first place (itself a rarity). Therefore, there is a technological need for new AI methods that can integrate multiple data modalities, which can then be used in the clinical context such as asthma management.

Jiva.ai and Aevice are teaming up to create an early warning system for people with asthma. They will use a wearable stethoscope and advanced AI to allow people to better self-manage their condition and access remote clinical consultations. This will help people get the care they need before their asthma becomes a serious problem.

The project will take two years and will involve five different stages. The team will collect data, create advanced computer models, test the models, integrate the models with Aevice's app, and create a plan for how to use the technology in the real world.

The project is important because it could lead to better care for people with asthma. It will also help Jiva and Aevice create new technology that could be used to help people with other respiratory diseases.

Throughout the project, the team will be watching the market and working with regulators to make sure that the technology is safe and effective. They will also be looking for ways to expand their partnership and bring the technology to more people around the world.

The project is an exciting opportunity to use the latest technology to improve people's health and wellbeing.